Sheffield Hallam University And Timber Play Limited

To create an evaluation tool for the assessment of play environments, embed creative methods for product enhancement, develop business services and influence public policy.